University of Exeter and South West Water Limited

To adopt and apply image processing and machine learning methods to automatically detect structural and serviceability faults in sewer pipes by using standard CCTV surveys.